Development of Multi-Functional Graphene Composites for Aerospace Structures

Graphene related materials (GRMs) have the potential to add a range of beneficial properties to carbon fibre reinforced polymer (CFRP) composites including improved stiffness, fracture toughness, glass transition temperature, environmental protection and conductivity. This iCASE award with BAE systems is developing new manufacturing routes for GRM reinforced CFRP, with a focus on obtaining a suitable dispersion of nanomaterials throughout the RTM matrix. The role of the GRM dimensions and surface chemistry will be related to the final bulk properties of the CFRP composite with the aim of identifying future routes to a next generation of wing skins.